Optimization Theory techniques in Quantum Information

The project aims to develop novel techniques of Optimization Theory and apply them to problems of Quantum Information. A particular interest is dedicated to the development and testing of novel semidefinite programming hierarchies in order to study quantum error correction in practical real life conditions (e.g. non-asymptotic regimes).

Quantum Computing and optimisation